Extreme sea level and coastal flooding

In my PhD research, I am addressing the issue that sea level poses to local communities, particularly in the context of climate change. One of the key aspects of this is extreme sea level, an extreme event metric that is influenced by mean sea level, waves, storm surges and tides. It is projected that the frequency and magnitude of extreme events will significantly increase, thus, a framework that accurately estimates this risk is required for accurate climate adaptation policy.

However, predicting extreme sea level and the associated risks is a complex task, mainly due to the inherent uncertainty in climate projections. It is important to understand source of the uncertainties, how the uncertainty of the different factors interact over time and whether the uncertainty is tied to a local region. I will be employing advanced probabilistic machine learning techniques, i.e. Bayesian Neural Networks, where each extreme sea level contributor will be featured as a probability density function. I am hoping to analyse the spatial and temporal interaction of these factors to enhance our understanding of the uncertainties regarding extreme sea level.

With this knowledge, I am hoping to inform policymakers and the insurance industry where more monitoring and a change of climate adaptation plans will be required.